Virtual Institute - Polymer Process Structuring

The Virtual Institute - Polymer Process Structuring, VIPps, will build on the Polymer Engineering platform of the Polymer IRC - in order to maintain focus, VIPps will emphasise the polymer engineering aspect of our IRC research portfolio, in particular the interaction between processing and structuring of polymers (linking polymer engineering and polymer physics, mainly, with appropriate polymer chemistry links, for example in reactive processing). A range of routes is proposed to develop awareness of skills, facilities and research strengths, with a view to promoting sustained research collaborations in structuring of polymers by processing between the Polymer IRC staff at Bradford and Leeds (plus some potentially from Sheffield and Durham) and researchers primarily in China and Japan.We will also use the programme to draw in others - we will lead and drive the programme but we will include associated groups in the UK polymer community (as we do, for example, in the UK Polymer Showcase) together with relevant overseas groups. This will help to bring researchers together from a selection of groups and research areas in the polymer engineering-polymer physics arena, to mutual benefit whilst further promoting the UK Polymer IRC as an international focal point for polymer-related research. In order to achieve a proper sense of focus yet including appropriate connected discipline areas, we propose a two tier approach. The core of the proposal (Tier 1) consists of Pacific rim co-operations, which forms the majority of the use of resources - this includes key groups at Beijing Chinese Academy of Science, Sichuan and Shanghai Jaio Tao Universities, Tokyo Institute of Technology and Tokyo and Yamagata Universities. Tier 2 consists of a wider range of groups worldwide, some of whom are already involved with us in particular activities. We would aim to help the two tiers interact, as a part of our programme / this would use a smaller proportion of the resources requested, but would enhance the standing of our proposed structure on the world stage.